VRGO fYt

Low back pain (LBP) has been identified as one of the costliest disorders among the worldwide working population. Sitting with poor posture has been associated with risk of developing LBP. When you use incorrect posture, several areas of stress may develop within your muscle tissue, spinal joints (lumbar facets), and discs. These stresses may ease with posture corrections or may worsen with no adjustments, slowly weakening the affected parts.

Addressing musculoskeletal disorders linked with prolonged periods of sitting, either at work or at home, is a significant challenge. fYt aims to change how users interact with their seat through developing a set of smart sensors that contain multimodal pressure and motion sensing technologies, to monitor the user's movement and posture. These combine with haptic feedback to provide unique valuable posture data insights for users to counter sedentary lifestyles through encouraging postural alignment and seated movement, empowering users to take responsibility for their own health and wellbeing.

fYt is our vision for transforming the dynamic seating market, making it affordable and accessible for all. The fYt sensor unit will be simple to integrate into all chair types at point of manufacture, providing an affordable and adaptable alternative to conventional posture and back pain chair solutions.

Additional benefits are possible through fYt units supplying health and safety summary reports on posture and movement data to management teams for employee monitoring and care. Further expansion is possible into other sectors with sedentary activities, i.e. healthcare patient sector.